Interpretable neuro-symbolic approach for predicting pancreatic cancer from high-dimensional health data.

10,000 UK patients are diagnosed annually with pancreatic cancer, with only one third of patients diagnosed at early stage (I-II) contributing to some of the lowest age standardised 5-year cancer survival in Europe (8%). A third of patients present three or more times before referral by their GP. This proposal aims to learn rich models from multimodal health data to be used in conjunction with explainable computational rules from guidelines for better early-stage predictions.